Cambridge Autonomous Bus System Feasibility Study

The Cambridge Autonomous Bus System Feasibility Study will examine the opportunity to use new, electric, autonomous mini-buses to provide much needed transport links between Cambridge's science campuses, park & ride locations and rail stations. These vehicles and special paths could provide a significant improvement in traffic congestion, improve air quality, and solve serious work commute difficulties for residents in the Cambridge region. The vehicles could use the Cambridge Guided Busway after hours when the buses are not running to provide transport to the thousands of people working night shifts at the Addenbrooke's and Cambridge Biomedical Campuses. Another possible multiuse pathway would allow pedestrians, bicycles and the automated mini-buses to safely share a new connection between the Wellcome Genome Campus and the Whittlesford Parkway rail station. The partners in the study are the RDM Group, Cubic Corporation, The Welcome Genome Campus and Cambridgeshire County Council. The study also has the support of the Addenbrooke's Hospital, Cambridge Biomedical Campus, Astra Zeneca and Stagecoach.